How Scientists Work

How Scientists Work is a series of three 15-minute digital programmes for students and teachers of GCSE Science. The programmes broadcast on Teachers' TV, will depict three charismatic inspirational scientists describing and demonstrating their work. To accompany the broadcast programmes, a series of downloadable versions of the programmes will be produced, including supplementary inserts and narrative soundtrack using interviews with science education professionals, drawing out key aspects of how scientists carry out their research. The downloadable programmes will be used in initial teacher training and CPD. Both versions of the programme will be supplemented further by lesson resources and by training courses. The training and web-based resources will be designed to support teachers engaging with the materials via distance learning, and for use by expert trainers providing face-to-face training for teachers both to embed the activity and disseminate as widely as possible.How Scientists Work will provide an exciting blended media approach to address the most challenging aspects of the national curriculum for the new GCSE Science courses, in that it presents the methodology of scientific activity within areas of contemporary research. It will unite scientists with expert practitioners in the field of science education, the Centre for Science Education, Sheffield Hallam University and the University of York Science Education Group team, responsible for the development of the new Twenty First Century Science GCSE. Further partners are the educational television production company, Glasshead, the National Science Learning Centre and Teachers' TV.